Responsive RA submission for a 'New measurement of the ratio Gamma(K->e nu)/Gamma(K->mu nu) at NA48/2'

I have identified an unique opportunity for UK particle physics to make a telling contribution in the search for Lepton Flavour Violation. The proposed measurement will either give evidence of physics beyond the Standard Model or will place meaningful constraints on various SUSY models. The proposal is timely and cost-effective. This opportunity can be pursued immediately, as an exploitation of a running experiment, and the scientific objectives fit well into the 3-year scope of a Responsive RA.